Hohfeldian Rights in Private Law

Wesley Newcomb Hohfeld was concerned with the 'inadequacy and ambiguity of [legal] terms' and 'the corresponding paucity and confusion as regards actual legal conceptions': 'Some Fundamental Legal Conceptions as Applied in Judicial Reasoning' (1913) 23 Yale LJ 16, 29. Hohfeld was especially troubled by the indiscriminate use of the word 'right' to denote a range of distinct legal relations. To remedy that ill, he developed his famous scheme of jural relations which isolates four species of right. This thesis explores the ways in which improving our analytical conception of Hohfeldian rights improves our understanding of private law doctrine. In the same vein, the thesis considers the ways in which our resolution of difficult doctrinal problems has been undermined by an insufficiently rigorous analytical conception of Hohfeldian rights.